Privileged Metallocene Catalysts for Asymmetric Synthesis

Bulky cobalt metallocenes have recently found application in a number of asymmetric transformations characterised by high enantioselectivity. The further development of this area is hampered by the absence of a general methodology for the synthesis of planar chiral derivatives. A general solution to this problem is proposed involving asymmetric desymmetrisation by either metal catalysed cross-coupling and/or enantioselective halogen-metal exchange. The resulting non-racemic products will be used for the synthesis of representative P, PN and PP ligands, and also for the generation of palladium based and 'organocatalytic' rearrangement catalysts for application in asymmetric synthesis.